Open-Ended Skill Acquisition

The project will develop algorithms that give artificial agents the ability to autonomously form useful high-level behaviours, such as grasping, from available behavioural units (for example, primitive sensory and motor actions available to a robot). This allows a developmental process during which an agent can learn behaviours of increasing complexity through continuously building on its existing set of behaviours. Using high-level behaviours aggregates the agent's behaviour which increases agent explainability.

The objectives are three-fold. First, we aim to develop a class of algorithms which form deep behaviour hierarchies. Second, we aim to develop an algorithm which autonomously describes agent behaviour for increased explainability. Finally, we aim to collect and analyse data on how humans learn to play games to better understand how humans form complex behaviours.